Fragile Heritage Ecologies: Vernacular Cultures and Deltaic Futures of the Aral Sea

Vernacular heritage entwined with agroecological practices is under pressure from human induced climate change and manipulations of the environment. This project takes a framework for assessing local heritage in terms of its value, the risks it faces and adaptations needed for the future, that has been successfully developed in the mountainous headwaters of the rivers of High Asia, and looks to adapt it to address the situation in their deltas in Central Asia. The framework involves participatory mapping by local communities of the heritage they value as both individual asset and at landscape scale.

This project takes this method to the environmentally stressed region of Uzbekistan in what was the delta of the Amu Darya river with the Aral Sea. Human environmental interventions, in the form of irrigation for cotton plantations, have drastically affected the water regime downstream. They have created both water stresses on ways of life and new risks to tangible heritage. Traditional ways of life have been threatened along with intangible heritages around agropastoral practices of yurt construction and fishing as local ecologies shift rapidly and radically. Tangible heritage dating back to the region's location on the silk routes, is threatened both by neglect and salinisation due to irrigation, which leads to salt intrusion undermining historic monuments.

To adapt the approach to these conditions we will work with three sites chosen to cover the range of issues: one that exemplifies the legacies of agropastoralism, one that looks at largely overlooked tangible remains of Silk Route civilisation and one that focuses upon the loss of aquatic resources. All three sites are located in a marginalised region remote from national policy makers and the narratives of heritage that they promote. Along with local stakeholders, it will engage the communities in these sites to document the heritages they value, what risks it faces and processes of change. This will develop the local capacity to assess and promote heritage in the region.

We will take these findings both in terms of modifications of the method, to help it be rolled out to more sites, and substantively about the three sites and engage Uzbek policy makers in the national capital, and showcasing the heritage in an exhibition there. In so doing it will support the priorities for capacity building and developing national profile identified in the regional tourism strategy in 2023. To enable a wider reach we will work with an independent documentary maker and researcher we collaborated with on a previous project, to produce an online film that can be used outwith the country to highlight the risks and potentials for the region's heritage.